Topics in extremal combinatorics

The aim of the project is to answer certain questions in the area of extremal combinatorics. In the next paragraphs I will discuss few of these questions in details.

One of these questions is related to the isoperimetric inequality in the hypercube. In vague sense, isoperimetric inequalities answer the following question: Given a set with fixed volume, how small can the boundary of the set be? To make the question more interesting, further constrains are usually added. For example, one may ask this question for subsets of three-dimensional space, subsets of surface of the sphere, etc. My aim is to study a problem related to an isoperimetric inequality type of question for subsets of the discrete hypercube, i.e. the set of all {0,1} sequences with some fixed number of entries.

For subsets of the hypercube, there already exists an isoperimetric inequality result called Harper's inequality. It states that for sets of given size, there always exists a set of certain nice form that has minimal size of boundary. However, for some certain sizes there are plenty of sets A which has minimal size of boundary. The aim of my research is to find which subsets of the hypercube of given size have minimal boundary and whose complement also have minimal boundary. Hence, in some sense the aim is to classify all subsets A of the hypercube for which the boundary of both A and the complement of A is small. The approach that I used to analyse such sets A is to analyse certain compression operators. They are operators that modifies a given set in some systematic way in order to obtain a new set with preferable structure. It turns out that the sets A which have small boundary and whose complements have small boundary can be classified quite efficiently. On the other hand, this task is non-trivial as there are some interesting examples of such sets as well (that is, there are other sets satisfying these properties than just those described by the Harper's inequality).

Another two questions I am working on are related to shadows of sequences. Let A be a subset containing sequences with n coordinates, all of which are 0 or 1. A classical way of defining the shadow of A is to take the set of those sequences obtained from any element x in A by flipping one of the 1-entries of x to 0. There are various ways to generalise or modify this problem, but the main question is always to ask how to choose a set A of sequences of given size, so that the size of the shadow of A is minimal.

One of the generalisations I am considering is to extend the notion of shadow to sequences whose coordinates are in {0,...,m} instead of {0,1}. In this set-up, we define the shadow of a set A to be the set of those sequences obtained from any element x in A by flipping one of the entries of x that is in {1,...,m} to 0.

Another way to generalise this question is to delete coordinates instead of changing their values. Let A be a collection of sequences of length n whose coordinates are in {0,...,m}. Then the shadow of A is given by taking all sequences obtained from any x in A by removing one coordinate of x which equals zero.

With both problems, it is easy to get started with similar approach that was used in the isoperimetric problem: the aim is to modify a given set in some systematic way without increasing the size of the shadow so that the resulting set has nice structure. However, in both cases these compression operators will give a quite large class of sets which potentially could have minimal size of the shadow. Hence in both cases I had to come up with some further techniques to find out which of those candidate sets have minimal size of the shadow, but eventually I was able to prove that for any size, there is a certain nice set of sequences of that size which has minimal size of the shadow.

The research in the project is contained under the EPSRC's "Logic and combinatorics" area.